Alphonso Lingis, the Phenomenology of Sensation and the Ethics of Interdisciplinarity

This project will offer an original interpretation of the philosopher Alphonso Lingis - one that
will show how his interdisciplinary interrogations of sensation afford a resource for confronting
the difficulty of ethically representing others by way of writing. This will be framed through the
ethical insights of Levinas and postcolonial debates surrounding the ethics of fieldwork. This
will reveal the ethicality of representation to demand a way of writing that is responsive to and
responsible for the way encounters are sensorially orientating and disorienting - an ethicality
Lingis enacts through interrogating the way sensation moves and troubles the disciplinary
modes of representation.